Earth Health & Sensibility Microencapsulation

A 100's year old tree and 20th century technology serves today’s changes in consumers’ diet, lifestyles and interest in their own health and well-being improvements very well!Earth Health & Sensibility considered these important factors and responds to the demands for products that deliver beneficial health outcomes - with its freshly baked “nutritional powerhouse” products, substantiated by independent scientific research and lab analysis that the products deliver the benefits they promise.These freshly baked “nutritional powerhouse” Brioches are rich in minerals – vitamins and proteins, perfectly suited to accommodate age related changes and reduce malnutrition among older people. Equally, On-the-Go snackers, will benefit from easily accessible and cost effective optimal nutrition providing substantial vitamins and minerals intake – unlike standard bakery products containing high sugar, fats and salt laden ingredients.Children – Schools – NHS providers and everybody else will benefit from the ultimate combination of ‘fresh functional Bakery products’ and its associated health and taste pleasures!